Efficient in Display Advertising for SMEs from Algorithms (EIDASa)

Bloom Agency are a full service, integrated agency with thirteen years experience of
delivering award winning complex data integration and analytics projects. We are one of the
few marketing agencies who are capable of handling data at scale and in creative ways.
Modern advertising professionals are beginning to use more data and analytics to drive
insight, rather than use gut feelings alone. They use data to understand consumer behaviour
and identify opportunities. They translate those insights into integrated marketing strategies
across channels, with clear and measurable goals. They use advanced analytics to identify the
media and audiences that will best reach those goals, and quantify the value of each. They
analyse results and optimise to deliver more of what's working and less of what is not, and
they do it every day. In short, they use technology and data to turn ideas into results.
These approaches have been driven primarily by advertising in the online world. While the
world’s largest brands have access to data scientists and mathematicians able to write
algorithms, or the funds to purchase specialist software which does it for them, SMEs have a
significant barrier to the efficient, data driven use of display advertising. SMEs lack the scale,
resources and time, yet are most likely to benefit from well-targeted, display advertising.
This proof of market study will evaluate the market, business case and technically feasibility
of an SME focused, algorithmically driven display advertising platform.